Accelerate: Integrating Passenger Intelligence in Smart Rail Systems

The project will develop a customer facing UI solution called “Accelerate” that will utilise the high density of

passenger mobile devices and the observational powers of their owners on the LU rail network. The vision is

use a range of actively and passively collected data to enable 2-way interactions between train passengers and

TOC’s maintenance systems using privacy best practices. The dialogue enabled will allow reporting of

maintenance issues as they are spotted and instant feedback on resolution progress. The project will enable

future TOC operating efficiencies to be realised (proving long term commercial viability) and added value to

SME existing transport product offerings. The mobile solution will captures and analyse customer motion and

future health data readings to help network performance and maintenance activities with previously-

unavailable live data. There will also be new ultra-personalised travel recommendations to increase customer

satisfaction and new commercial products that arise from this motion source data.